Image analysis and bandwidth management

This Research project will have a direct and critically important impact on development of the Company's
business. Without the grant, the VITAL project will be delayed, and may miss the "window of opportunity"
in UK, European and world markets for state-of-the-art surveillance equipment.
VITAL will form a major part of the product portfolio at Rinicom Limited for the next 3 years, providing
full employment for 5 people in a North-West based high technology business. This project will generate
the revenue necessary for future product developments by the company.